Development of a Biometric Emotional Analytics Methodology and Technology Platform

ERIS Technology Limited is a start-up company, spun out of Staffordshire University in
October 2013, we are working within a wide range of industries to define a methodology and
technology platform that will provide and enable business to incorporate biometrics enabled
emotional response information into product development lifecycles and service delivery.
Building on the research of Dr Clive Chandler into human emotional response and behaviour
our innovation is based on a new methodology, B.E.A.M (Biometric Emotional Analytic
Methodology) which combines several biometric software and sensor technologies with
intelligent reasoning and provides a more accurate emotional profile of a user, offering both a
historic data set and live analysis capability.
B.E.A.M. utilises non-intrusive sensor technology to indicate the emotional response of users
to any form of media.
Our technology is applicable to many industry sectors in both public and private, it is hoped
that our innovative approach will lead to providing more appropriate information to parents in
their decision process for future game purchases for example the level of fear in any particular
game. In addition we intend to develop applications in the future addressing the health sector,
criminal justice system and online gambling.